Integrating climate variability and change into Marine Protected Area (MPA) design: global analysis with case studies in Madagascar and Mexico

This project will include consideration of climate variability and change in Marine Protected Area strategy and design. It involves global analysis and contrasting case studies (oceanic Revillagigedo, Mexico; coastal Madagascar).